Waste Water Meter

Our Project Waste Water Meter (WWM) has successfully achieved a TSB funded proof of
concept prototype microwave sensor for the measurement of water volumes and eventually
contaminants in plastic and clay waste water pipes. The WWM is an external sensor that
works at microwave frequencies to measure the water flow and water content inside the pipes,
transmitting data to a processor for analysis. We now wish to carry out a Development of
Prototype Project to take our concept prototype and develop the product in readiness for preproduction
as well as to undertake technology enhancements to support larger variant pipe
sizes requiring differing enabling technology configurations.
The treatment of waste water is a costly operation for water companies, yet they do not
currently measure waste water volumes, but instead utilise clean water charging proxies. The
processing and disposal of waste water, including the removal of contaminants such as heavy
metals from waste water is particularly costly. Occasionally illegal contaminants or high
levels of contaminants are found in waste water entering the treatment process. There is a
general desire to be able to accurately measure the specific volume of waste water being
returned for processing with an overall desire to eventually be able to attribute contaminants
to their source, enabling the ‘polluter’ to pay, and allowing water companies to apportion
costs fairly.
The WWM can accurately calculate the volumes of waste water generated. Our product is
technically innovative as it uses transceiver circuitry to transmit a microwave signal which is
reflected by the water and the received signal is sent to a processor for analysis. The use of
this technology allows the sensors to be situated outside the water pipe, removing significant
problems with flow blockage and accurate measurement associated with current flow and
volume measuring devices situated inside the pipe.